Nanofibre-based materials for covered stents

VueKlar Cardiovascular is developing ground-breaking implants for the treatment of cardiovascular disease - a high value market. Up to 10 million patients a year are at risk of potentially fatal complications from the x-ray-based procedures relating to implants. VueKlar's patented implant technology removes complications, reduces fatalities, and reduces overall treatment costs by enabling non-invasive, non-toxic, x-ray-free procedures. This project will investigate the feasibility of an innovative nanoscale material and integration process.